BL Studio

Investigative work undertaken in Beluga’s TSB Project (Ref: 710203) has identified a technological need for content automation. The BL-Studio Project addresses this requirement and will develop a content authoring tool for touch-based learning delivery. Learning through the use of touch-based content delivered through tablet devices is a new powerful technique that attempts to establish a learner’s level of understanding of concepts by requiring specific types of touch interaction. The rate at which such content can be developed and deployed is constrained by the lack of suitable authoring tools. Novel learning involves the learners creating content for use by their peer set and this requires an easy to use authoring tool.
The BL-Studio solution will provide a first-to-market opportunity and innovation will occur through:
a) The creation of a unique content authoring tool that enables touch-based content, initially for the iPad, to be quickly created and distributed;
b) Allowing authors to identify the key learning analytics to be generated from a learning experience and to ensure that these are collected and reported to the analytics repository as the content is used.
Note: Product, patent and competitive surveys were undertaken to establish novelty.
The main benefits of this tool will:
a) Enable teachers, learners and professional content authors to quickly create and distribute touch-based learning content that can deliver learning analytics that show the level of mastery and/or relative progress in understanding the associated subject matter; b) Allow touch-based learning content for any teaching or training environment or subject matter e.g. numeracy. Any organisation will then be able to tailor content to fit their own training needs in terms of sector norms. The key deliverable will be a prototype demonstration to show a plug-in based authoring tool with an initial set of touch-oriented content tools can provide suitable learning analytics.